Digitalized and Sustainable Approaches for Reusing, Repairing, Recycling Permanent Magnets from Electronic Wastes (PermMag-DiSARE)

Public statement: The FeNdB group of permanent magnets is essential for green-energy transduction devices, which are widely used in consumer electronics, computers, automotives, and wind turbines. The size of magnets is determined by the energy required in transduction, which implies that the value of the magnet waste is then determined by the mass. Currently, there is no universal system of 'track-and-trace' for any size of magnets.

Solution: A digital methodology for sifting FeNdB magnets based on _reusability_, _repairability_, and _recycling_ (3R), which aligns with NetZero and becomes the sustainable approach for the magnet sector.

In PermMag-DiSARE, we will set up a knowledge exchange work plan with Indian collaborators, Karo-Sambhav and IIT-Roorkee, to transfer academic knowledge into industry and develop and grow a sustainable business model through technology exploitation, creating further pull for academia to develop new knowledge.